Development & validation of parent-completed screening checklist for early movement abnormalities indicating high risk development of cerebral palsy.

The project aims to develop and validate a parent-completed screening checklist for early movement abnormalities indicating a high risk of development of Cerebral Palsy. The project will review observational studies and assessments describing features of typical and pathological development in infants in the first 6 months of life and develop a screening checklist using qualitative design methods. The development will be framed for use by parents and with their input and feedback. Content validity will be assessed by healthcare professionals and parents. The reliability and validity of the screening checklist will be assessed in 30 infants at high risk of CP and 60 typically developing infants and their parents against standardised motor assessments and motor outcomes at one year of age. The relationship between checklist scores and parental mental health will be explored.